Earn.Save.Learn. A Gen Z Personalised Digital Upskilling, Savings and Financial Education Platform

The Earn.Save.Lean project will provide an integrated Fintech and Edtech solution to support young people in becoming economically active and financially capable.

We are a technology company, operating at the intersection of fintech and edtech, working to create a financially capable Gen Z. We have successfully launched our digital product in the UK, and it is being rolled-out UK-wide, with over 1,500 young people signing-up to the platform each month.

Our project will further support our growth ambition through an 18-month project to:

* Integrate digital skills training into the platform, using partner content, so that young people can become more proficient, productive and confident
* Introduce an extension of financial functionality into our product. This will create a financial "ecosystem" of saving and investment products which young people can access.
* Extend the range of financial education provided through the platform, building on our behavioural science "nudge" based approach.

The impact of our approach is evidence-based, through ongoing involvement in UK Government-backed innovation pilots around building financial capability in children and young people.

This competition builds on the Women in Innovation programme, where our cofounder Zara was named as an award winner in early 2021\. Since then, she has claimed several other awards, including:

* Overall winner of a global female fintech competition, sponsored by Google, Atos and Deutsche Bank, with whom we are now actively working to grow nationally and internationally.
* A participant in SVC2UK's Beyond HERizons programme, which connects UK women-led companies with US investors.

We are also a part of other scale-up programmes, including Tech Nation's Fintech 4.0 Programme, in recognition of our place as one of the UK's most promising, rapidly growing Fintechs, and Innovate UK's Global Business Improvement Programme, taking the company to audiences in North America.